Project Carmen

A number of high-profile data loss cases in government have been well documented in the media, but this is only the tip of the iceberg. Data loss, either malicious or accidental, happens on a daily basis without ever being reported. The aim of this research project is to help protect sensitive information and to create or re-establish confidence and control for any organisation that handles sensitive information.
The project will conduct state of the art research in document tracking techniques to determine if a novel solution to the data loss prevention problem currently plaguing government and industry can be found.
The output of the research will be a demonstration that can be used to prove the concept in a small organisation. Nexor will then look to demonstrate the findings to a number of its base customers, which include UK Government, UK MOD and NATO, while also using a number of technology partners to demonstrate the concepts within their research facilities. Once buy-in from the customer base has been secured, Nexor will look to take the research forward to productisation.